Towards Sustainable, Climate-Neutral Farming Systems (AgZero+)

Agriculture is a major cause of greenhouse gas (GHG) emissions, pollution and biodiversity loss globally and in the UK. Achieving sustainable ('green') growth of agricultural production to feed 10 billion people by 2050 whilst reducing environmental impacts is one of the greatest challenges facing humanity. Changing our diets and reducing food waste are part of the solution. However, as recognised in the UK government's Clean Growth Grand Challenge, significant green growth in the agri-food sector is also necessary to meet this demand without compromising other targets, in particular that of neutrality in carbon emissions by 2050. The GREEN AG programme will build a long-term, strategic research and innovation infrastructure to develop new UK farming systems which will produce sufficient food whilst reducing emissions and pollution, protecting biodiversity, and enhancing soil health. We call this 'net zero+' as it will balance net zero emissions aims with wider environmental concerns. These solutions will be required at scale if the UK is to meet emission reduction targets, and avoid the unintended consequences of emissions being offshored by increased food imports, or causing damage to valuable ecosystems in the UK.

GREEN AG will engage and unite the science community with industry, policy, farmer and NGO stakeholders. We will identify farm management practices with potential to reduce emissions and/or capture carbon without major impacts on food production or other environmental outcomes. We will undertake detailed, integrated measurements of these practices on both experiments and on a network of instrumented study farms (Living Farm Labs). We will use models to define pathways to achieving net zero+ arable and livestock farm systems that minimise trade-offs with production and the environment. Finally, we will use cutting edge data science to provide data, models and tools to enable the transition to net zero+ agriculture.

Achieving the ambition of clean, green and net-zero agriculture will require strategic, cross-disciplinary and long-term research - a so-called national capability. This will bring together directed teams from NERC and BBSRC centres - UK Centre for Ecology & Hydrology, Rothamsted Research, National Centre for Earth Observation, British Geological Survey and Plymouth Marine Laboratory. This partnership will bring together complementary expertise in ground and earth observation, sensor networks, measurement of GHG emissions from soils, groundwater and estuaries, pollution, biodiversity, crop and livestock production, data science and modelling from field to national scales, covering terrestrial, freshwater and coastal zones. Our environmental research will complement work on other aspects of the farming system that might support net zero+, including crop breeding, animal husbandry and diet, soil science, and crop nutrition and protection.

The GREEN AG national capability will provide the following outcomes for the UK science community and other stakeholders:
- New knowledge underpinning effective agri-environmental policies to achieve net zero emissions by 2050;
- New funding opportunities levered from the GREEN AG research and innovation infrastructure which comprise a national digital farmland observatory, instrumented study farms, experiments, data and models;
- More effective implementation of net zero+ polices and practice through stakeholder engagement and co-design, and through the provision of new decision support tools;
- Opportunities for UK researchers and agri-businesses to export this green growth knowledge, technology and innovations to overseas markets.